Developing quantum non-demolition measurement in a CMOS qubit device

Quantum computing promises unrivaled processing power by exploiting unique quantum mechanical phenomena missing in classical systems. Major players in technology and research are investing heavily to develop this new field. The end goal is building commercial quantum computers that can efficiently analyze complex problems beyond the reach of even today's most advanced supercomputers.
A leading approach for scalable quantum computing leverages the ubiquitous CMOS hardware underlying modern microchips. With strong industry backing, Hitachi Cambridge Laboratory is exploring refined CMOS techniques to create functional quantum platforms.
A key milestone yet to be achieved with CMOS is non-destructive measurement of quantum bits (qubits), the basic units of quantum information. While measurement disturbs quantum states, theory defines limits allowing non-destructive probing of a system without influencing the measured quantity - so-called quantum non-demolition measurements.
Such non-demolitive qubit readout has been demonstrated in other quantum architectures but not yet in CMOS devices. Through this project, we will use cutting-edge CMOS hardware purpose-built for quantum applications to pioneer the first non-destructive measurements, marking a critical leap towards full-fledged CMOS-based quantum computation.